De_Zinc - Molten Salt Electrolysis

Leeds Galvanising & Powder Coating Ltd. (LGL) are a medium sized company whose
expertise lies in hot dip galvanising of steel components and powder coating metals.
This project will aim to prove the concept of a technically challenging process development
for the removal of zinc coating from galvanised components. The project will assess the
feasibility of producing a one stage, cost effective and efficient process, directly removing
zinc from full sized industrial components & eliminating the need for pre-processing such
metals i.e. shredding and bailing the scrap materials. Successful tests have been conducted at
laboratory scale with Leeds University on removing zinc directly from galvanised steel
without the use of volatilisation, acid, caustic soda solutions or requiring the need for
shredding and bailing. If the concept can be proven on an industrial scale, numerous valuable
business opportunities would be unveiled for LGL.
The project will require LGL to up-scale the preliminary experiments to representative level
for industry needs e.g. de-zincing a 2.5m Armco barrier used in abundance on the UK road
network, in order to show the process is technically and commercially viable.
The solution, if successful will enable novel processes such as refurbishing full sized scrap
galvanised components to ‘new’ by re-galvanising or powder coating them, allow LGL to
reuse reclaimed zinc in their current business processes & provide large potential income
streams through the resale of clean separated steel and zinc.